Beyond Boilerplate? An Analysis of the Effect of the 'Section 172(1) Statement' requirement on the reporting of FTSE 100 companies'

The project addresses the impact of statutory narrative reporting requirements on the reporting of large companies. Focussing particularly on how FTSE 100 companies' report on their directors' fulfilment of statutory obligations to consider specific environmental and social impacts in their decision-making.